Offset lithographic printing of nanocomposite graphene ink

Offset lithographic printing presses are used to print glossy colour pages in magazines. The presses have many colour inks formulations which can be used to print a vast range of graphics on cardboard, paper and thin plastics. This project will print graphene on to thin flexible plastic sheets, 1000mm by 707mm by 0.060 mm thick. Printed components will be used in printed electronics applications, as barrier layers for food and industrial packaging and electrodes for batteries, super capacitors and electrochemical sensorss, toys and games, electronic anti-counterfeit labels and as the conducting layers in flexible photovoltaic devices and displays. Because of the high quality and speed of offset lithographic printing there are likely to be significant cost reduction of flexible electronic devices and components, which will lead to lower prices. As well as established opportunities there is the strategic potential to print power harvesting, power storage, sensing, actuation, display and telecommunications devices on a single flexible substrate to enable SMART labels for tracking, healthcare diagnostics and wireless devices which hold information of interest to a customer.